Mutual Numbness': The Creative Urge of the Factory Worker Poet and the Virtual in the Postindustrial Northern Irish Lyric

Mutual Numbness': The Creative Urge of the Factory Worker Poet and the Virtual in the Postindustrial Northern Irish Lyric